Project ION Feasibility Study

Hydrogen Fuel Cell Electric Vehicles (FCEVs) use fuel cells that can sit under the bonnet like ICE. FCEVs take 3 mins to re-fuel. FCEV architecture is similar to that of BEVs, but the FC replaces the battery pack.

FCEVs offer zero harmful tailpipe emissions with minimal compromise on range, refuelling time, and payload relative to petrol and diesel vehicles. Hydrogen Fuel Cells electrochemically react hydrogen with air to produce water and electricity; no combustion, no CO2, no NOx, zero tailpipe emissions.

Intelligent Energy (IE) is a world leader in the development of Proton Exchange Membrane (PEM) Fuel Cells. The Project ION Feasibility Study encompasses a range of underpinning assessments essential to successfully develop a world-class fuel cell manufacturing facility capability in the UK